SSA - Structure and Function of the Social Brain in Primates

As social animals, primates rely on a set of brain regions known as the social brain to support socio-cognitive functions. They are thought to be mainly located in the temporal lobe and the medial prefrontal cortex. However, the precise anatomy and function of the systems underlying social behaviour is still under debate. Furthermore, their comparison between species has so far been limited in term of variety of species included and methodology. The aim of this DPhil project is to provide a better description and comparison of the social brain in primates. We will make use of newly developed methods relying on connectivity between regions. Connectivity is fundamental in defining the function of a brain region as it defines its involvement in networks of the brain and constraints its function. Using diffusion tensor imaging, we will investigate the connectivity of the social brain by comparing the temporal lobe white matter fibre tracts (enabling brain regions to communicate with each other) across primate species and across age as well as their association with social parameters. Then, using functional magnetic resonance imaging, we will be able to define networks of regions participating together in social tasks in macaques and humans. We will also more precisely investigate the computation and brain activity involved when macaques need to use social information and compare this with similar measure in
humans. This projects will lead to establish an accurate mapping of brain regions and their functions in different primate brains. Overall, using a multi-modal approach across several primate species we hope to contribute to a better understanding of the social brain and its evolution.

BBSRC priority areas:
Systems approaches to the biosciences.

Cross-council priorities:
Brain Science and Mental Health.